The University of Leicester and The Alan Nuttall Partnership Limited KTP 22_23 R4

To apply new manufacturing and design processes to develop a global product for the "Hot Food to Go" retail industry.